The role of Architecture in building Connected Communities: narratives of love and loathing

This scoping study looks at the role architecture plays in humanities research into the cohesion and/or disintegration of communities, and suggests areas for collaboration. Without prejudice to other disciplines we developed the architecture - psychoanalysis collaboration as a worked example. The project has 5 components:

Literature review of humanities databases beginning with keywords 'architecture and community';
Paper based on this work titled „Architecture and its Communities? drafted by Thomas Deckker;
Study visit to recent housing in the Netherlands in which social science and humanities people advised the design team;
Symposium in Dundee: a presentation of findings to our humanities advisory group + a discussion of future collaborative research;
Proposals for collaborative research with the humanities disciplines (item 9 of this report + appendixes 1&2).

Regarding architecture research,... The resolution of a complex plan - like the resolution of an argument in philosophy - is itself the affirmative answer to a research question. Additionally architecture has a long legacy of mapping projects, in which the social relations and affections of a community can be visualised and spatialised as part of a research project.

'Architecture and its Communities' and the IJburg study will be published in architecture journals.